The University of Manchester and Slingsby Advanced Composites Limited KTP 23_24 R1

To develop, embed, and exploit nanomaterial technology expertise to create next generation composite material technology for aerospace and marine applications.